Wilson Knowles Decortication Demonstrator

Building on concepts tested in TSB project 710196, we will build a small demonstration unit
for efficient extraction of fibres from flax and hemp crops.
Machinery to produce fibre suitable for high quality textiles opens up potential for us “WK”
to supply EU and North American processors. Our solution has cost, manpower and quality
advantages over current equipment manufacturers but lacks demonstration capabilities (such
as those of La Roche) where potential customers can see the plant in operation and vary
components used to select optimum solution for their specific purposes. Seeing equipment in
operation is an important part of the purchasing process for buyers in this market.
Demand for materials from renewable resources has created huge potential for textile quality
fibres. A major barrier to using more hemp and flax is the lack of efficient processing
equipment to separate fibres from other plant materials. Current high volume processes
damage fibres so they are only suitable for lower value markets as well as high levels of
waste. Processes that currently give higher quality short fibre do not offer volumes needed to
commoditise these products.
Linen, the most popular bast fibre for apparel, is not relevant in this context as it is a long
fibre. But companies with expertise in growing and processing linen may be increasingly
interested in switching to short fibre as EU subsidies for linen have now been phased out -
making linen economically unviable for many companies.
WK, with leading UK scientists and farmers, developed a small decorticator to demonstrate
that UK crops could meet quality requirements for higher value markets. TSB project 710196
tested new concepts that give the WK decorticator further advantages and a demonstration
plant now needs to be built.
Our target is a flexible demonstration unit to show the efficiency, quality and flexibility of the
WK system in order to win new business, particularly targeting current market leaders.